Exploring the Importance of RacGEF Activity in P-Rex Dependent Insulin Signalling and Glucose Homeostatis

Technical abstract
P-Rex and Vav are two related protein families important for the recruitment of white blood cells to sites of infection during the inflammatory response. They are GEF proteins that activate the small GTPase Rac, and this catalytic Rac-GEF activity is crucial for most of their functions. In leukocytes, individual GEF proteins from both families, P-Rex1 and Vav1, cooperate in the activation of Rac and of Rac-dependent cell responses. However, Vav1 can also signal independently of its Rac-GEF activity, and preliminary evidence suggests that P-Rex1 also has GEF-activity independent roles. The objective of this studentship is to assess the importance of the P-Rex1 and Vav1 Rac-GEF activities for leukocyte recruitment during inflammation and for the ability of leukocytes to clear infections.